PATT Travel Grant for observational astrophysics at Queen’s University Belfast (2025 – 2027)

The requested funds will be used to support the travel and subsistence costs associated with scientific observing runs on telescope facilities around the world over the April 2025 - March 2027 period.